Synthesising the Learned Functions from Deep Neural Networks for Density Functional Theory

Density functional theory (DFT), in particular the formulation from Kohn and Sham, is by far the most widely used quantum mechanical method for calculating molecular properties in computational chemistry. However, the key functional of Kohn-Sham DFT which would provide exact results, known as the exchange-correlation functional, is of unknown form. Many approximate exchange-correlation functionals have been proposed, but recently deep neural networks have been trained to be used in place of a manually crafted functional, and have shown good predictive performances. However, these neural network functionals are black-box predictors, and the lack of transparency into their internal workings hinders any new insight that may be gained from the neural networks into the form of the exact exchange-correlation functional, and also limits the ease with which they may be improved using known physics of DFT. Therefore, this project aims to extract the forms of the learned functions from deep neural networks trained to predict density functionals, primarily the exchange-correlation functional of Kohn-Sham DFT. The first stage of this work will be to obtain deep neural networks that represent the exchange-correlation functional of Kohn-Sham DFT. These networks will be trained using the accurate energies and electron densities from high-level wavefunction calculations. Following their training, methods of function extraction will be applied to these deep neural networks, in order to elucidate the forms of the density functionals that have been learned by the networks. Should this work be successful, one or more new exchange-correlation functionals will be developed that will hopefully match the accuracy of the deep neural networks but will be of a transparent and interpretable form. Additionally, the functions derived from the accurate exchange-correlation neural networks may also provide insights into the true nature of the exact exchange-correlation functional and thereby bring increased understanding to density functional theory. It is also hoped that through the application of the methods of function extraction, further understanding of the neural networks themselves will also be gained.